Blockchain-enabled Immutable and Unhackable Database for Court-ready Evidence and Proof Certificates.

Existing databases are susceptible to cyberattacks, and can be easily hacked or changed. They are not a good source of proof. They are also built using outdated legacy technologies, database design methodology which was designed over a decade ago. These technologies were not designed to withstand modern hacking methods and not designed to deliver on today's increasingly stringent data regulations where being able to prove events is essential. Data proof is a rapidly growing UK-based SME that was founded by Adrian Clarke and Matthew Roden. Data proof aims to solve this security need with a proof of concept of an encrypted distributed ledger blockchain database. A database that will enhance global data security, deliver real data compliance and data proof in the form of immutable proof certificates. The project is projected to generate a year-5 post-project revenue of £40+M.